Equality in the Algorithmic Age: A New Frontier for European Union Law?

This research project investigates how EU law responds to algorithmic decision-making and protects individuals from the harms of algorithmic bias and discrimination. This will determine whether EU law possesses the
technological competence to safely regulate algorithmic decision-making and prevent individuals from being exposed to unfair and discriminatory decisions or whether legal reform is necessary. If so, the research project will assess
what such reform should look like. The thesis will conduct the investigation in different administrative and adjudicative contexts and specifically examine the effectiveness of the following legal frameworks in EU law: i) anti-discrimination and equality laws (ii) privacy and data protection laws (iii) technology law reforms. The research contributes to our understanding of what equality means in an algorithmic context and whether such is
synonymous to the human world. The research advances the legal-doctrinal debate further so that academics, policy-Tmakers and practitioners better understand how the law can develop its own body of principles and rules that have
the technological competence to safeguard equality in the algorithmic world.